DocMe: a novel consumer app to measure blood pressure from a face video for the remote monitoring and management of cardiovascular health

Our mission is to reduce the blood pressure (BP) of the nation.

High BP, also called hypertension, is a condition which can be controlled to reduce the risk of a heart attack, stroke or other cardiovascular (CVS) diseases. According to the NHS, in the UK, there are about five million adults (one in every nine) who have high BP without even knowing it, since high BP itself rarely causes symptoms. The British Heart Foundation estimates that high BP causes over 50% of heart attacks and strokes. Therefore, a convenient and cost-efficient BP screening tool is essential to combat this silent killer.

We propose a market-first consumer mobile app that can measure BP by taking a selfie. By leveraging the remote photoplethysmography (rPPG) technology, DocMe can measure BP reliably without the need for any additional hardware devices or wearables. Our proposed solution offers a radically new approach that can facilitate more proactive, personalised and cost-saving treatment of high BP and can potentially prevent more severe health consequences such as heart attacks or strokes, vascular dementia and chronic kidney disease.

The ubiquitousness of smartphones and the convenience of selfie technology make DocMe BP measurements more accessible and much cheaper than the current alternative. Once available on the App Store, you will be able to check your basic vital signs up to 5 times a week for free, or upgrade to DocMe premium for £5/month for unlimited measurements and in-depth analytics of your cardiovascular health.